Open Data Analysis Tool

Engagement and consultation consultancy Dialogue by Design are working with big data specialists Mastodon C to develop prototype software to produce basic qualitative analysis of large sets of open text data. We hope this tool will enable us to expand our offer of qualitative analysis to new customers by offering a lower cost solution. We intend to use open data from public consultations for which we already have analysis results to trial and validate the approach. If successful there is potential to make the tool available to communities, enabling them to quickly and easily produce their own analysis of
consultation data.